Reath - Digital Infrastructure for Reusable PPE

COVID-19 has made Personal Protective Equipment (PPE) a household phrase. The UK Government flagged an acute in-country supply shortage of PPE and a reduced ability to re-supply. Meanwhile, reusable PPE designs are emerging every day (e.g. PET plastic face shields). Our project, _Reath - Digital Infrastructure for Reusable PPE_, aims to enable responsible reuse of PPE. Our vision for this project is to support the NHS and UK Government in slowing the spread of COVID-19 by keeping frontline workers protected with vital PPE.

Our Key Objective for this project is to demonstrate the benefits of digital tracking and enhanced traceability of reusable PPE. We will accomplish this goal by adapting and piloting our software with frontline industry PPE.

Our project focusses on supporting industry leaders to deploy reusable PPE, quickly and at-scale.

Our innovation lies in using Track & Trace software for an entirely new purpose: logging critical sanitation and use data of reusable PPE. The current _Reath_ software tracks reusable assets through a closed loop system, keeping a ledger of where they've been. This digital ledger would enable roll-out of reusable PPE with the highest standard of traceability, control and accurate supply-chain management.

Track & Trace software for business assets exists, but such software is typically optimised for high-value assets, oftentimes requiring expensive hardware or fully bespoke software.

_Reath_, established in 2019 and funded by Atomico Angels Program, Zero Waste Scotland and Scottish Enterprise, applies Track & Trace technology to reusable packaging in order to facilitate replacement of single-use packaging. Our experience positions us well to work with 'single-use' (i.e. low value, high frequency products) such as PPE. An example of reusable PPE is the plastic face shield. When we designed _Reath_ software, we did so with the intention of serving many different end-users. Our user-friendly interface can be accessed via a progressive web application (PWA), requiring just a mobile phone and computer to use. Consequently, it can be deployed rapidly, and to many users.
Offering an innovative, cost-effective solution to this unprecedented PPE shortage, _Reath_ offers good value for money.